Cyber Security voucher

Pentura is a CESG CHECK Green light, and CREST Certified Information Security Company. We have been asked to become ISO 27001 Certified by the cabinet office for G-Cloud, this certification process will need to be provided by an external body. Although we already have and follow the policies and procedures set out by ISO 27001, we would like to use the Innovation Voucher towards helping with this certification.